PhD Studentship in Ferritic Superalloys for High-Temperature and Nuclear Applications PhD Studentship in Ferritic Superalloys for High-Temperature and

PhD Studentship in Ferritic Superalloys for High-Temperature and Nuclear Applications PhD Studentship in Ferritic Superalloys for High-Temperature and Nuclear Applications